Personalising Rhythm management using AI enabled Clothing Technology with Integrated Sensors (PRACTISE)

Now more than ever, it is necessary to implement a preventative care approach as opposed to reactive care for cardiovascular disease and arrhythmia. This enables significant time and resource savings whilst improving overall patient outcomes.

In response to this clinical challenge, KYMIRA and Imperial College Healthcare NHS Trust (Imperial) are developing **a smart garment solution employing AI-enabled cardiovascular disease diagnosis, to accelerate diagnosis and personalise treatment.** This will be worn by patients requiring remote monitoring without interrupting their day-to-day activities. The project offers a step-change in non-invasive continuous high-fidelity data collection across multiple clinically relevant parameters and corresponding cardiac event classification.

KYMIRA was founded to disrupt the traditional model of medical innovation. Using an advanced sportswear and newly formed medical brand, KYMIRA has created vessels through which it can commercialise and validate future medical technologies on the health market. KYMIRA's current activities include the development, manufacture and sale of their internationally acclaimed infrared KYnergy technology and developing wearable technologies for both the sports and healthcare markets.

This R&D project to develop a wearable smart sensor cardiac garment will further the development of KYMIRA's novel textile-based sensors, to help people with cardiac diseases to receive more accurate diagnosis and treatment stratification.